Ulster University and Farrans Limited KTP 24_25 R2

To develop new frameworks that will valorise low-value high-volume excavated soil waste generated from the construction sector for reuse in manufacturing new net zero carbon-friendly cementitious construction materials. This strategy will contribute towards the growth of the UK's circular economy and reduce our dependence on Portland cements for manufacturing concretes.